Optimising Data Integration for Sustainable Deployment of Zero Emission Vehicles in UK

Our data representing several operation angles of ZEVs (Zero-emissions vehicles) will be key to ensuring achieve UKs decarbonisation ambitions. We aim to attract a sufficient supply of vehicles that meet the specific needs of the British Population.

We have build solid scalable tecnology to understand the performance of charging points and vehicles ZEV towards different need of consumers.Consequently, we look forward to help The British Vehicle Rental and Leasing Association (BVRLA) with their 'Plug-in Pledge'. This pledge consists on empowering the vehicle rental, leasing, and fleet industry to register 400,000 battery electric cars and vans each year by 2025\.

We aim to become the main innovator on the field of ZEVs, given that our research based on UK players refers to little work been done on AI applied on energy demand, distributions. There was positivie feedback while Atera Analytics participated through his founder in the selective 2023 Bridge AI Programmes. We got strong interest from a strategic partner: Imperium Drive. At this stage we have their commitment to provide us of critical data while we move our Data Integration Project into a more commercially available solution.